Dynamics & Coupling of the Mesosphere & Lower Thermosphere - Studies with Meteor Radar & EISCAT

The mesosphere and lower thermosphere (MLT) is that part of the atmosphere at heights of ~ 50 / 110 km. This project will use an array of sophisticated meteor radars, the international EISCAT radar in Scandinavia, the NASA Aeronomy of Ice in the Mesosphere satellite and three numerical models to study the winds, tides and waves of the MLT and to investigate how they control Polar Mesospheric Clouds. A particular focus of the work will be to understand how solar variability influences the atmosphere at these heights and to study how coupling processes connect the MLT to the underlying lower atmosphere and the upper atmosphere above